Development of a DNA amplification-free DNA detection assay.

DNA amplification techniques are essential for the study, detection and characterisation of a wide range of biological systems from Cancer to viruses. Polymerase chain reaction (PCR) is the most commonly used techniques but isothermal amplification approaches have also found use in recent years. These approaches rely on primer sets and enzymes to amplify target DNA sequences, followed by readout, typically using a fluorescent DNA binding dye. While these techniques are powerful they also have drawbacks in a range of environments either due to the need for specialised equipment or over sensitivity and none specific amplification.

Here we propose to develop a novel, platform technology that allows for the study and detection of DNA (or RNA) without the need for specialised equipment or DNA amplification. Here acetoxymethyl ether modified dyes will be combined with catalytic entities to yield fluorescent signals in the presence of target genetic material.

Potential impact
There are numerous beneficiaries of this Advanced Biomedical Materials CDT. Firstly and of short term impact are the PhD students themselves. They will receive extensive research specific and professional/transferable skills training throughout the 4 years of the programme. They will have access to state of the art facilties and world leading academics, industry and clinicians. The training and potential placements are designed to maximise the impact of their research in terms of dissemination and movement of their research along the translation pathway.

Longer term benefits are that this distinct cohort will become the future UK Biomedical Materials leaders and be able to use their bespoke training and network within the cohort to collaborate on future worldwide funding opportunities and drive UK research in this area.

UK and international academics will benefit as they will gain the next generation of highly skilled postdoctoral researchers with knowledge and expertise not only in their specific research area but of industry, regulatory and clinical aspects.

UK and international industry will benefit - in the short term they will gain academic based research to further develop products and in the longer term have a pool of highly skilled graduates.

Clinicians will benefit from collaborative research and also the development of new and novel products to enhance the treatment of a variety of trauma and disease based needs from biomaterials.

The public will benefit as end users as patients that will have their quality of life improved from the products developed in the CDT and will be educated in novel technologies and materials to repair the human body. The UK economy will benefit from the reduced healthcare costs associated with the new and improved medical products developed in this CDT and subsequently from the trained graduates. The UK economy will also benefit from the increased revenue from medical sales products from the UK industrial partners we will be working with.

The impact of this CDT will be realised by direct academic, clinical and industrial engagement with the students allowing efficient and state of the at training and fast translation of developing products. Students will also be trained in knowledge exchange and will use these skills to disseminate their research to, and liaise with, the key stakeholders - the academic, industrial, clinical and public sectors. We will ensure widening participation routes are addressed in this CDT in order to include equality and diversity not only in our initial CDT student cohort but in future researcher generations to come.